The Missing Prehistory of Anglesey

The island of Anglesey (Ynys Môn) contains some of the largest and best preserved archaeological remains in the UK. However, our understanding of the history of human activity on Anglesey is incomplete, with certain areas and time periods suffering from a lack of research focus. Concomitantly, public understanding of this shared past is equally lacking. This collaborative doctoral proposal, with the help of non-academic partners at the Anglesey Museum and Gallery (Oriel Môn), seeks to achieve two important aims:
1. to dramatically increase our understanding of the late Bronze Age and Iron Age of Anglesey
2. to effectively communicate this prehistory with the public, to aid understanding and foster a sense of community ownership and connection with the past.
In terms of methodology, the following strategy would be undertaken:
- An in-depth study of the historical and archaeological background of the archaeology of Anglesey from the Bronze Age up to the Early Medieval period.
- A study of some of the key sites of the Late Bronze Age to Romano British period in order to ascertain the extent of research undertaken.
- Identifying weaknesses in the coverage of the archaeology of Anglesey, particularly the Central and North-eastern/Western parts of the island, and how these might be addressed.
- The use of multiple resources and data collection methods including archival research, landscape analysis (via map regression analysis, aerial photography, and LiDAR) along with practical fieldwork (including fieldwalking, site visits and geophysical survey) would illuminate the complex archaeological and historical character of this landscape.
- Targeted excavation of a series of earthworks identified at Glan Gors farm, Llangwyllog to date the site - assumed late prehistoric to early historic in date, site remains unexcavated.